Assuring the provenance of distributed sensor networks via ICmetric based encryption

The need to protect the integrity of nodes within a distributed network has long been recognised, but the increasingly widespread adoption of such networks raises new challenges, particularly where these devices are communicating autonomously. ICmetrics represents a ground-breaking new approach for generating unique identifiers for embedded devices enabling secure encrypted communication between devices potentially significantly reducing both fraudulent activity such as eavesdropping and device cloning. While data encryption techniques are now highly sophisticated and well established, encryption itself cannot necessarily protect against fraudulent data manipulation when the security of encryption keys cannot be absolutely guaranteed. ICmetrics is able to address these significant security issues.